LAT: Low temperature Ambient pressure Technology fo wastewater treatment

Rapid economic development and urbanization have led to rising water consumption and rampant pollution in China. The Chinese government’s 13th Five-Year Plan includes objectives to enhance environmental protection, emphasizing rigorous control of pollutant discharge and mandates water reuse and recycling in new and existing coal-fired power plants and coal-to-chemical refining facilities for treating complex industrial process waste streams. These “challenges” represent business opportunities for UK-based Solaquagen International (SQG), and a niche for deploying SQG’s awards winning innovative low temperature, ambient pressure, humidification-dehumidification technology, “LAT”. The project objective is to deploy LAT to “cleaning” highly variable wastewaters, that are typical of Landfill Leachate and Coal Chemical plants in China. The project is a partnership between SQG and Denovo (Shanghai, China), aimed at proving industrial research on a LAT pilot at a Shanghai site. The ability of LAT to address the challenges will contribute towards climate action, resource efficiency and raw materials issues facing the world. The impact on SQG as a business will be significant with sustained credibility as a leader of “green” water treatment technology and a return of £7.5 per £1 invested is expected, 2 years after the completion of the project.